Mathematical modelling of hydrogen isotope transport and retention behaviour during nuclear fusion plant-scale operations

The research topic will aim at modelling hydrogen isotope separation using pressure swing adsorption systems. The modelling of porous adsorbents and the pressure swing adsorption will occur through traditional methods using MatLab as well as finite element modelling using MOOSE (Multiphysics object oriented simulation environment). These methods include the generation of adsorption isotherms and breakthrough curve analysis.
The latter method addressing the need for modelling in a unified framework to enable accurate tritium inventory management.
Laboratory experiments will be conducted to synthesize and characterise different adsorbent materials such as chabazites and MOFs (Metallic Organic Frameworks).
A literature review will be conducted using a standard methodology to gain an understanding of the topics covered as well as identify any gaps in current research.

Laboratory experiments and modelling using MatLab will be conducted at the University of Bath.
Modelling using MOOSE will be conducted both at the University of Bath and the UK Atomic Energy Authorities' Culham Campus.